Deliver worldwide access to clinical case remote learning for medical students and schools, powered by UK medical school expertise

Driven by restrictions placed on person to person medical teaching by the COVID-19 pandemic UK medical schools have through a collaborative effort organised by the Medical Schools Council widely adopted the CAPSULE clinical case based remote learning platform (https://info.capsule.ac.uk).

CAPSULE has been developed by the Brighton & Sussex Medical School and Ocasta, a leading eLearning solutions provider. CAPSULE is a unique resource as it contains over 650 clinical cases with 3,500 questions, including medicine, surgery, paediatrics, psychiatry, therapeutics, obstetrics and gynaecology, general practice and professional studies. Content is supported by an editorial board of senior clinicians from all specialities and from schools across the UK, with a rolling process of core review, case editing and selective case additions to maintain active and relevant content. Access to cases is via the web and mobile devices with scoring, cohort comparisons and progress tracked to ensure learning is fully embedded.

The adoption has enabled more than 24,000 UK students to continue their clinical studies remotely and schools to prepare for further disruption in the coming months, while also gaining new understandings of student progress through advanced analytics. During the UK deployment it became apparent that the urgent need to support clinical teaching is a worldwide issue and it is on this unmet need the project is focused.

Since May 2020 interest in CAPSULE has been received from students and medical schools across multiple countries including Australia, New Zealand, Ireland, Dubai, Ghana, Cyprus, Bangladesh, Malaysia, Singapore and Malawi. Access to high quality medical resources remains scarce while the ability to fund such access varies widely. Our project is aimed at adding functionality and scalability to CAPSULE to enable and support a worldwide deployment, given these wide varieties in resources and the difficulty in providing global support.

The global rollout of CAPSULE will also serve to showcase the skills of UK medical schools to a broad audience and support the sustainability of medical education across a broad and diverse geography. The availability of medical professionals around the world is under pressure, CAPSULE has an opportunity to help alleviate the shortfall while improving standards everywhere.